Recruiting wasps as pest managers on UK farms

This research will aim to understand the feasibility of introducing common wasps (Vespula vulgaris) into farming systems as an alternative pest control mechanism, reducing the need for artificial pesticide sprays and improving the overall health of UK farming systems. It will consider this question holistically, looking both at the practicalities of such introductions and the broader cultural, ethical and moral considerations.
If VV can be proven to be an effective pest controller, they could provide a straightforward, low intervention alternative to sprays. VV are common, plentiful and native to the UK - meaning that their introduction should involve minimal disruption to the local ecology, whilst providing a cheap alternative to synthetic pesticides.

Farming in the UK must be understood as a system, both from an ecological and from a human perspective. Within this system there are many stakeholders, each with different perspectives, needs and interests - each of these stakeholders can expect to be impacted differently by any changes to the system, and part of the research will be aimed at understanding how such a change would function not just in terms of on-farm mechanics but also how it might impact stakeholders who work and live in the vicinity, and how their perspectives can be brought to bear on this question.

There are some potential issues which would need to be explored as part of this research, namely:

To what extent the use of wasps in this way fits into an ethics of care;

Receptivity to the use of wasps as pest controllers by decision makers and other key stakeholders on UK farms and in the surrounding areas;

Efficacy and effectiveness of wasps in managing populations of well-known pests within UK agriculture, and contributing to a thriving farming ecosystem;

Impacts on local ecosystems;

Impacts on key stakeholders - farmers, land owners, local residents, labourers, others (e.g. users of public footpaths), wasps, other insects;

Other unforeseen consequences of using wasps as pest controllers.